Decentralized Greywater Network Modeling System

Decentralised Greywater Network modelling system would provide a methodolgy and tools to design and evaluate the optimum network configuration of a grey water reuse network for our cities and towns.